The Maintenance of a Pea Gene Bank

Technical abstract
The sustainable development of UK crops in the face of new biotic and abiotic stresses is heavily dependent on access and utilisation of germplasm resources. Access to diverse, well characterised genetic resources is essential to the underpinning of progress in plant science research and the genetic enhancement of future crops through commercial breeding. The support of key ex situ germplasm collections is in line with Defra’s policy on genetic resources for food and agriculture and Defra’s lead in meeting UK commitments for conservation of plant genetic resources under both the Convention on biological Diversity (1994) and the International Treaty on Plant Genetic Resources for Food and Agriculture (ITPGRFA, 2004).

The Collection underpins a wide range of research and commercial breeding through the provision of relevant germplasm and associated data. The collection currently stands at just over 3560 accessions and comprises wild accessions, landraces, cultivars and breeders lines from the different breeding pools across the world. The collection also the world reference collection of mutation stocks for pea which underpin the Pisum Gene list and mapping work as well as sets of host differentials for disease work and breeding cited in the international UPOV guidelines for pea.

The project will support the continued maintenance and development and promotion of the collection through the further characterisation of material in the field and glasshouses together with the distribution and utilisation of germplasm and related information through the on-going programme of new introductions, characterisation and dissemination of information associated with the collections. It will also support the development of the collection through focusing on capitalising on the recent diversity analysis of some 80% of the collection published in 2010 based on molecular markers in a focused approach targeted on current priority traits within the research and breeding communities.